The testing and demonstration of a slave fastener manufactured using the Metal Injection Moulding process as required for large volume manufacturing.

This SMART grant scheme is a proof of concept study to investigate the use of maraging steel
powder within the metal injection moulding process. Thus proving a significant cost saving is
possible during large volume production whilst maintaining the advanced properties of the
material.